University of Derby and Acme Pharma Limited KTP 23_24 R1

To develop a novel device and innovative monitoring system, to help diabetics proactively control their symptoms and recommend preventative measures. The system will offer convenience and significant improvements in diabetics' self-management.